Decoding the Molecular Basis of Lactation and Early Nutrition to Improve Maternal-Child Health

Lactation is a cornerstone of mammalian life, playing a pivotal role in the growth and development of offspring. Breastfeeding offers a wealth of benefits for mothers and infants.
For mothers, it reduces the risks of breast and ovarian cancer, lowers the likelihood of postpartum depression, and strengthens the bond with their infants. For babies, breastmilk provides tailored nutrition and immune protection, reducing the risk of infectious diseases and fostering healthy development. In the long term, breastfed infants have a reduced risk for diabetes and obesity. The successful establishment of breastfeeding depends on the accurate and timely development of the mammary gland, a process driven by complex hormonal and transcriptional signals. Despite its importance, much remains unknown about the mechanisms underlying lactation, particularly the links between early postnatal nutrition and the origins of health and disease. This knowledge gap is particularly concerning given the increasing incidence of these conditions in an ageing global population.
Breastfeeding is vital not only physiologically, but also culturally and evolutionarily across all mammals. Disparities in breastfeeding rates between developed and developing countries, and across socioeconomic groups, create inequalities for mothers and babies. Breastmilk is economically and environmentally advantageous compared to formula. It offers sustainability and lower health risks, yet breastfeeding is often overlooked in global health policies. Climate change further threatens maternal and infant nutrition, especially during disasters, when safe formula feeding becomes challenging due to disruptions in water, electricity and supply chains. This highlights the need to enhance our understanding of lactation biology to safeguard maternal and infant health in a changing world.
The overarching aim of my research is to expand our knowledge of early postnatal nutrition and the biological mechanisms that govern lactation. Unlike traditional studies, my approach explores the mother, offspring, and milk as an integrated system, providing a holistic view of lactation biology. A significant focus of this work is on imprinted genes, which are crucial for embryonic and placental development but remain largely unexplored in relation to mammary gland function. Another novel aspect of this study is exploring inter-organ communication involving the mammary gland, both sending and receiving signals.
Specifically, my objectives are:

Investigate the function of candidate imprinted genes on mammary gland development, lactation and offspring growth.
Study imprinted gene protein products in human breastmilk.
Explore maternal inter-organ communication between the mammary gland and other maternal organs, to understand how these signals influence lactation and maternal health.

By uncovering the fundamental processes that regulate lactation, this research has the potential to revolutionise our understanding of early postnatal nutrition, improve formula for infants, identify genetic factors that enhance milk supply, and shape public health strategies.
Leveraging advanced genetic and molecular tools and integrating data from both mouse models and human breastmilk, my pioneering approach could uncover new pathways that drive infant growth. Ultimately, these discoveries have the potential to transform the lives of pre-term infants, those facing feeding challenges, and mothers unable to breastfeed, addressing critical global health issues and advancing the field of lactation science.